Coventry University and Sencon (UK) Limited

To develop a methodology for quantifying measurement uncertainty and thereby validating the quality and traceability of measurements across the product range.